What impact does immigration have on labour market opportunities in the UK labour market?

The project will seek to investigate the impact that immigration has upon the labour market opportunities of both migrants and natives in the UK. Although 'labour market opportunities' covers a variety of topics, the project is likely to focus on the impacts that immigration has upon wage growth and employment, predominantly for low-skilled labour where research has delivered a range of results.